Staffordshire University And Empowering People Inspiring Communities Limited

To develop and market a tenant coaching and service improvement framework to deliver enhanced social and economic value for users and taxpayers.